‘3rings Smart Plug

Is my ageing Mum or Dad OK today?, is a question more families ask each day.
In the UK 10m people are over 65. Impacts of the age wave are becoming apparent to many
people. Pressure is increasing on families to provide care for ageing loved ones but hectic
lives & distance is not always conducive to that need.
The ‘3rings Smart Plug’ project is a method to evaluate the potential of connecting
unconnected elderly relatives to their Internet enabled families to introduce Distributed
Family Care.
The ‘3rings Smart Plug’ has two components:
- A hardware device that allows a domestic appliance such as a kettle or TV to be
plugged in and then it is in turn plugged into the mains. When the domestic appliance is
turned on the ‘Smart Plug’ ‘signals’ the 3rings cloud based ecosystem via the built in GSM
circuit.
- The cloud based software ecosystem is a event monitoring system that communicates
activity or lack of activity to defined family & friends using Internet and telecommunications
protocols such as push notifications, web, email, SMS & Calls.
The key to acceptance & success is to introduce technology in a way that is familiar to the
ageing relatives removing the ‘fear’ of technology but simultaneously providing an ecosystem
to communicate activity to their Internet enabled families.
The base assumption is there would be no requirement for the Internet at the ageing relatives.
Power usage can indicate activity, activities such a making a cup of tea, watching the TV can
provide a valid signal that ‘Mum is Up’, unusual activity can indicate areas that may need
investigation. By monitoring ‘activity’ or lack of it, events can be communicated to the
families to make them aware of their loved ones status, regardless of distance.
This proof of market project will enable us to to undertake in-depth market analysis to scope
the investment case and roadmap to bring to the market a product designed to enhance the
lives of the ageing population & their families